D-Figo and D-safe - Digital Evidence Management Solution

Computer Science Labs Ltd (CSL) is a spin-off from Data Clinic Ltd (DC), a specialist
computer support service company delivering data recovery products, technology, solutions
and services to its clients. The B2B brand CSL was created as a ring fenced trading vehicle
for R&D, specialist products, data recovery solutions, forensic and network services. Forensic tools are essential to avoid an investigation failing at the initial hurdle of evidence gathering and analysis but existing tools are not keeping pace with the increasing complexity and data volumes of modern digital forensic investigations. D-Figo (DF) and D-safe (DS) are a novel concept that CSL intend to develop to meet with the evolving Digital Network Forensic Analysis (DNFA) requirements. DF will capture evidential data from all forms of digital devices and then DS will be used to transfer the data for safe sharing and to allow the forensic team to work on the data securely. Currently, the ability to quickly process data evidence is limited with delays of hours or even days when processing average volumes of evidential data. Often DNFA is conducted under urgency as part of a serious crime investigation and results are needed quickly. There is an obvious need to improve the speed with which these investigations can be completed and evidence obtained. The novelty of DF and DS is about developing novel methodologies and technologies to quickly process evidential data and display the evidence in one DF format regardless of the particular data format in which they were found. In recent years, researchers have expressed the need for more capable DNFA tools with greater processing capabilities, auditability, accuracy and reliability. DF & DS will considerably shorten the time needed for network forensic data to be processed and analysed. The aim of the Proof of market is to enable CSL to test the commercial potential of innovative data recovery solutions in DF & DS through in-depth market research.